QUINO-OPTO

Generation, control and detection of light play a critical role in optoelectronics, which implicitly require interactions of light with materials. Over the past decades, outstanding progress has been made to control and engineer the optical properties of sub-wavelength photonic nanostructured materials, which has unlocked new opportunities to manipulate light at the nanoscale and tune light-matter interactions. For instance, there is currently a growing interest in the organic electronic community for the applications of plasmonic nanostructures to control/improve key photophysical processes, enhance the light outcoupling efficiency and boost the overall performance of organic light-emitting diodes (OLEDs). However, some of the applications of plasmonics and metamaterials are still limited by their large optical losses and their multiple-step fabrication/nanostructuring methods. In this context, this joint collaborative project with Kyushu University, RIKEN and Ajou University will explore the potential of a novel class of organic solution-processable sub-wavelength nanostructures to control the electro-optical properties of organic electronic devices such as organic light-emitting diodes (OLEDs) and organic photodetectors. The successful outcome of this project will then serve as a basis to establish a novel platform of organic low-loss photonic materials that can transform the field of organic optoelectronics.
In the frame of this EPSRC oversea travel grant, the involved collaboration between Chemistry, Materials Science, Chemical Engineering and Physics delivers the necessary world-leading expertise and skills to generate new research directions in organic optoelectronic materials and devices, whilst creating a new bridge between the UK, Japan and South Korea in the important field of organic semiconductor technologies. This international joint collaborative project will in the longer term produce new research and business opportunities by contributing to the development of innovative organic electronic technologies. In addition to the potential future societal and economic benefits for the three involved countries, this research will greatly support our global efforts to develop new communication and sustainable infrastructures for future smart societies.